Eternal Connections

This project uses Historic Environment Scotland's (HES) upgraded heritage science equipment to stimulate discussion and creative practice around the heritage of Scotland's Muslim communities. Working with 3D models, creative practitioners, and community groups, it will use scientific analysis and research data to engage and work with a community not traditionally associated with Scotland's heritage. Through active collaboration between the project partners, we will find new ways of understanding and imagining the contemporary and historic connections between Scotland and Islam.